The University of Nottingham and Sea and Land Project Engineering Limited KTP 23_24 R3

To develop and commercially exploit an innovative offshore wind asset management and infrastructure monitoring system, by using soil data to inform how the wind turbine foundations should behave, and enable users (engineers) to assess and monitor real-time behaviour of offshore wind turbines, to quantify damage.